Technology Transfer Fellow

The University of Manchester is seeking to employ a dedicated Knowledge Exchange (KE) professional through the IPS Fellowship scheme, to support the generation of economic and societal impacts of STFC-funded research, and the commercialisation of research outputs. The Fellow will be embedded in the School of Physics & Astronomy, where the vast majority of STFC-funded research at Manchester is carried out (being Accelerator Physics, Astronomy & Astrophysics, Nuclear Physics and Particle Physics). However, the Fellow will also be responsible for overseeing KE activities for STFC-funded research in other Schools including Earth, Atmospheric & Environmental Science and Electrical & Electronic Engineering.

The integration of a KE professional within the School will place them in a prime position to support academics in gaining suitable funding for research with commercial potential, to help realise the impact of research projects. The Fellow will also engage with industry, promoting the School's research and seeking new collaborative partnerships. It is crucial that the Fellow will have a background in physics, with experience of both academic and industrial research environments.

Ultimately, the Fellow will be tasked with bringing in research funding from industrial partners, but also in generating added-value to the UK economy by providing these partners with a source of knowledge and expertise in the core STFC science areas. The generation of intellectual property rights and spin-out companies will also generate further income to the University over the long term, which will be reinvested in impactful research. The generation of new impact case studies for future Research Excellence Framework (REF) assessments will also aid in generating income to the University. In this way, the Fellowship will facilitate a transition to a sustainable system over the long term, allowing the University to retain the Fellow beyond the term of the Fellowship itself.